Probing ammonia production in real time using electrochemical mass spectrometry

Current ammonia synthesis, via the Haber Bosch process, produces >1% of global CO2 emissions, due to its reliance on methane derived H2. There is a burgeoning interest in electrochemical N2 reduction to NH3 at room temperature and under ambient pressures. Should it be powered by renewable energy, it would enable sustainable NH3 production, revolutionising the fertiliser industry. Should the process be efficient enough, it would even provide a means of producing a CO2-free energy-dense sustainable fuel. The aim of this project is to elucidate the role of the catalyst material (i.e. the electrocatalyst) and electrolyte and develop new systems that enable efficient nitrogen reduction. It will involve (a) catalyst synthesis and characterisation (b) testing H2 evolution and N2 reduction (c) measuring the products using a novel on-chip electrochemical mass spectrometry method.